Robert Gordon University and Aisus Offshore Limited

To create an intelligent data-driven platform utilising images, ultrasonic scans and other data captured by bespoke remote inspection tools to provide Oil and Gas Operators worldwide with more accurate assessment and predictions of rate of wall loss, corrosion and fatigue of offshore assets.